Digitally-enhanced multi-level solution for smart human-centric remanufacturing

The European remanufacturing industry is crucial for the sustainable transition of Europe, thanks to the savings in energy, materials and functionality that is guaranteed by the process. In fact, the socio- economic benefits of remanufacturing, in terms of number of workers, skills development and technological uptake, are as impactful as the environmental benefits. However, to future-proof the European remanufacturing industry and increase its competitiveness, the obstacles facing the human worker need to be addressed as a matter of strategic urgency. Currently, established remanufacturing sectors recognized the barriers in the limited automation, poor human inclusion, lack of traceability and restricted use of digitalization. Hence, rEUman aims at developing and demonstrating a novel paradigm of human-centric remanufacturing approach for the European industry; acting at factory and value-chain levels. At factory level, the main industrial need is to guarantee high regeneration rates of the remanufactured products and to achieve traceability of the remanufacturing process-chain. While at value-chain level, the main industrial need is to guarantee stability in terms of volume and quality of the post-use products. rEUman shall demonstrate the new remanufacturing paradigm, which is intrinsically human-safe, target-driven in regeneration and certification, flexible while facing variability in post-use parts, robust and replicable to new circular business cases. To that end, rEUman addresses the call topic by (i) developing cutting edge remanufacturing approaches (factory level) and integrating them into the value-chain , (ii) demonstrating functional retention in three sectors (Automotive, Home appliances and Optoelectronics), (iii) introducing traceability in remanufacturing by implementing the first remanufacturing-centred DPP, (iv) considering operation and economic viability by showcasing complete business cases coupled with designed training material.